StatusToday - Humanizing Cybersecurity

I need to develop an IP strategy for exploitation of this idea and guidance around early collaboration with our target verticals (Biotech, Pharmaceuticals and Legal).